Fibre Extrusion Technology Ltd (FET) - Proof of Concept - Novel Process for Suture Manufacture

International customers using FET equipment tell us that they are seeking improvements in
product and process for synthetic absorbable sutures. FET is working separately on improved
product properties and now sees an opportunity to address process improvements to
potentially deliver mutual benefits to both FET and its customers.
The traditional textile braiding and dip coating processes used to produce sutures are slow,
labour and energy intensive and have other disadvantages which are compounded when the
suture is made from absorbable polymers, which are notoriously expensive and difficult to
handle.
We have ideas for a novel method of manufacture of a new synthetic absorbable suture made
from multifilament precursor yarns involving a new construction which replaces conventional
braiding and dip coating processes. The proposed method is designed to simplify the
manufacturing process, reducing costs and the risks of in-process degradation.
We wish to test the concept of such a new manufacturing method in a Proof of Concept
Project at a cost of £167,163 and have in-house, or can obtain, access to the necessary
expertise to succeed in such a project, but need financial assistance to avoid cash flow
limitations and complete the work within an 18 month time frame.
A proven concept will allow us to further develop and show customers the potential for a
more efficient method of manufacture, with an improved carbon footprint.
A successful project outcome will deliver IP, which, pursued by further development work to
commercialise for suture applications, could realise some £4m income to FET in the period
2019/21 in the form of customised equipment sales, process licensing or know how. There are
potential benefits from spin off uses for the technology in non - medical areas and as an
experimental tool for small scale evaluation of difficult-to process / expensive raw materials.